Understanding Catalysts at the Atomic Scale Using In Situ Scanning Transmission Electron Microscopy

Heterogeneous catalysis is a cornerstone of the chemical industry and plays a vital role in improving energy efficiency and reducing unwanted pollutants for a wide range of industrially important chemical reactions. Consequently, the extensive beneficial reach of this process in industry also implicates it in influencing world-wide economic stability.

Bimetallic catalysts often show enhanced performance over their monometallic equivalents in many aspects, such as activity, selectivity, and stability. The mechanism behind improved functionality with the addition of a secondary element is generally poorly understood and is further complicated by variations in particle morphologies demonstrating different activities for a given reaction.

Working closely with BP Ltd in the development of supported metallic/bimetallic nanoparticle characterization under realistic environmental conditions (elevated temperatures and pressures; gaseous environments), initially, the project will focus on the cobalt oxide (Co-Mn/Ru/Re) for the 'fresh' catalyst and the catalyst after the reduction process (cobalt metal). Ideally, a series of analyses from the fresh catalyst from synthesis to operation (via reduction and reactor start-up steps) would provide a logical progression in understanding the transformation processes.

With the use of cutting-edge analytical research methods in correlating the use of STEM with EDS, in situ FTIR spectroscopy, X-ray computation tomography and X-ray absorption spectroscopy, it is hoped that the dramatic improvement in the reaction conversion efficiency by alloying elementary nanoparticles with a secondary metal can be established.